Smart Synchronised Sensors for Remote Condition Monitoring of Vibratory Systems

Sensoteq has developed a unique Ultra Low Power Technology providing remote continuous measurement in a variety of industrial applications where the environment can be extremely harsh and is constantly changing. In a world of interconnectivity our sensor systems are fully Internet connected offering the ability to monitor and gather data from systems positioned all over the world. By providing secure ways to remotely monitor all type of machines health, we can ensure that end users are alerted to faults ahead of time and can carry out maintenance without having to suffer downtime. Connected to the Cloud, the system uses breakthrough technology to monitor and learn Machine Behaviour through Artificial Intelligence, preventing Machine failure, and running plants more efficiently. For large vibrating machinery, synchronisation of all the wireless sensors monitoring the equipment is key to fully characterise the asset motion, comparing it to expected simulated behaviour and predict early life failure avoiding downtime.